Determining the role of the prolyl cis-trans isomerase Cyclophilin A in DNA Repair at stalled DNA replication forks.

DNA encodes the blueprint for making proteins, vital building blocks and working components that are essential for the cells' normal activities and growth. Many cancers originate from 'errors' in DNA called "mutations". These 'errors' can alter the kinds of proteins made and/or change their functions, often in undesirable ways. The consequences of these DNA 'errors' can include uncontrolled cell growth and abnormal invasion of cells into other tissues and organs, impacts that can disrupt the normal function of organs. Conversely many anti-cancer treatments, including some chemotherapies and radiotherapies, kill cancer cells by literally breaking their DNA. Selective killing of cancer cells whilst preserving non-cancer tissue represents the principal objective of modern cancer therapies. But, this remains a significant challenge. The adverse side-effects of some cancer treatments are a direct consequence of the unintended, aberrant and non-specific impacts of the treatments upon normal, non-cancer cells.

Our cells have developed multiple, complex and integrated defences that protect and preserve the integrity of their DNA. We are still uncovering new defences and developing our understanding of how these work collectively. Our research has uncovered unanticipated impacts of inhibiting/stopping a class of proteins called "Cyclophilins" from working normally. Inhibiting Cyclophilins impairs the ability of cells to normally repair 'errors' in their DNA and to divide efficiently. Proteins are three-dimensional structures and Cyclophilins bind to other proteins, causing a localised change to their structure, which consequently alters the activity of that target protein. This is thought to represent a normal way of regulating the functions of proteins in a controlled and precise fashion, analogous to a switch being turned on/off. Nevertheless, we don't have a complete understanding of the consequences of this for normal cells. For example, until now, we did not even know the identity of Cyclophilins' interacting partners. Using a sophisticated capture and identification technology, we have for the first time identified several Cyclophilin binding partners. It transpires that many of these, unexpectedly, usually function to repair DNA. This provides the basis for a new understanding of what Cyclophilins actually do within cells. Importantly, when we artificially disrupt one of the Cyclophilins through genetic engineering, we render the cells sensitive to killing by some anti-cancer drugs. Importantly, we have also found Cyclophilin inhibition selectively kills cells from a form of Breast cancer (triple negative).

Cyclosporin A (CsA) is a widely used immune modulation drug used in dermatology, ophthalmology and for transplantation. It works by inhibiting Cyclophilins. We found that CsA causes DNA breakage and that it can also prevent the cell's ability to repair these breaks. Many other Cyclophilin inhibitors that don't effect the immune system have now been developed, principally as drugs against HIV/Hepatitis C. It is plausible that these pre-existing medicines could represent effective new specific cancer therapies. If verified, this could side-step the protracted and highly expensive process of developing new cancer drugs, as well as bringing treatments into clinic more quickly.

Technical abstract
Cyclophilins, a family of peptidyl-prolyl cis-trans isomerases (PPI), are assumed to mainly play undefined roles at the spliceosome and as chaperones for protein folding. In some specific instances more precise roles influencing cell signalling through receptor binding have been demonstrated. We have generated the first detailed and as yet unpublished interactome of the PPI Cyclophilin A (CyPhA) by BioID-biotin ligase proximity tag-coupled mass spectrometry. Ingenuity analysis highlight putative CyPhA interactors with roles in DNA repair and replication, transcription and G2-M transit. Therefore, our BioID analysis and consequent molecular-cellular preliminary data represent a window onto entirely new biology for CyPhA.

The focus of this proposal is to uncover the role of CyPhA in DNA repair (DNA-R), specifically at stalled and erroneously processed DNA replication forks. Following CyPhA-BioID, we demonstrate CyPhA interaction with specific DNA-R proteins through co-immunoprecipitation and show these interactions to be dependent upon the PPI activity of CyPhA. Furthermore, we demonstrate a novel direct interaction between CyPhA and a target protein itself associated with well-known DNA-R proteins. This project involves three integrated aims involving low risk standard biochemical approaches (recombinant protein expression, interaction analysis, deletion mapping, mutagenesis) and cell biology (DNA Damage Response signalling, viability and sensitivity analysis), including cell line manipulation (siRNA, shRNA, CRISPR/Cas9 engineering) and ex vivo model tumour cell systems (3D spheroid and mammosphere co-cultures). DNA fibre combing is an important technique required to assess hyper-resection of nascent DNA at stalled DNA replication forks. We have successfully established and employed this technology. We have also generated shCyPhA-U2OS cells as well as CRISPR/Cas9 CyPhA knockout U2OS (KO), and these reconstituted with isomerase-dead (ID) CyPhA.

Potential impact
We have found that the peptidyl-prolyl cis-trans isomerase Cyclophilin A (CyPhA) exerts a controlling influence upon genome stability through direct interactions with components of the DNA repair network. This proposal aims to flesh-out the precise molecular mechanistic details of how CyPhA controls this fundamental cellular process. Findings from this project will increase our understanding of how this homeostatic network is regulated and importantly, how it can be exploited for therapeutic anti-cancer benefit.

Using our basic discovery observations on how CyPhA impacts DNA repair, we find that CyPhA inhibition can selectively kill cells characterised by specific genomic vulnerabilities. Importantly, these vulnerabilities are associated with a select set of cancer-types, including, but not limited to Triple Negative Breast Cancer (TNBC). This cancer possesses significant therapeutic challenges, and new more targeted and personalised approaches are warranted. CyPhA inhibition may represent such an approach, as its efficacy in this context seems to rely upon being able to selectively kill the cancer cells because of their underlying characteristic genetic instabilities. TNBC accounts for ~15% of all breast cancers. As it lacks oestrogen and progesterone receptors and doesn't overexpress HER2, hormone/anti-HER2 therapy is ineffective. The systemic chemotherapy offered as first-line therapy is often associated with acquired resistance and ultimately poor prognosis. 10-20% of TNBC patients carry germline/sporadic mutations in BRCA1/2. Whilst PARP inhibitors have entered the clinic and are efficacious in this group, primary and acquired resistance is becoming an issue. In contrast, BRCA-proficient TNBC patients have limited therapeutic options. CyPhA inhibition could represent a viable novel treatment approach particularly for BRCA-proficient TNBC.

The PPI activity of CyPhA can be chemically inhibited, and various drugs that act in this way are already used as immunomodulators in transplantation, dermatology and ophthalmology. Non-immunomodulatory CyPhA inhibitors have been specifically developed and are being trialled as anti-HIV and pan-genotypic Hepatitis C antivirals. Our research could provide the framework to support repurposing CyPhA inhibitors as cancer drugs for particular cancers characterised by specific genetic backgrounds. Repurposing can be effective. For example, in 1998 Celgene successfully repurposed the infamous drug thalidomide for treatment of leprosy and in 1999 as a novel treatment against the blood cancer multiple myeloma. In 2017 the thalidomide analogues Revlimid/lenalidomide represented 78% of Celgene's $12.9 billion annual sales. Repurposing is acutely relevant in oncology considering the success rate for new drugs from Phase I to US FDA approval from 2003-11 was a dismal 6.7%. Successful repurposing can dramatically shorten the protracted timescale of the journey from drug discovery through clinical trials and ultimately to clinical application. It can also represent a significantly cheaper route to a new therapy.